Zero Emissions Cooling, Refrigeration and Heating

Cooling and heating are responsible for a major part of global energy consumption, roughly half of final global energy consumption goes on heating and cooling. The construction and operations of buildings is responsible for 39% of energy-related global greenhouse gas emission. Vapour compression AC, cooling and refrigeration systems produce considerably higher pollution due to a reliance upon damaging refrigerants with high global warming potential.

Greenhouse gas emissions from heating buildings accounts for roughly 23% of UK emissions with natural gas the predominant fuel. Having 83% of domestic heating currently being gas fired central heating, decarbonizing heating and cooling with advances in energy efficiencies are fundamental in achieving emissions targets and the move to Net Zero.

Botanic Energy (BE) has developed an energy efficient combined cooling system that can be operated at 4°C for cooling and -20°C for refrigeration. This is targeted at replacing conventional vapour compression equipment with solid-state thermoelectric systems that are lighter and more energy efficient, without vibration or noise at high coefficient of performance.

The same core matrix has been further developed for space heating, a prototype system has been designed, built and validated at 70°C on the hot side and -10°C on the cold side to represent the external environment.

Based upon thermodynamics, Botanic Energy's combined heater/cooler system provides cooling and heating simultaneously. In an advanced hydronic form, having the potential to be developed to provide cold and hot water for both domestic and commercial use. This innovative technology takes advantage of temperature differences between internal and external environments, offering an energy efficient alternative for environmentally conscious regulators, manufacturers and operators.

Suitable for both new and retrofit installations for domestic and commercial use, the thermal matrix can be installed within buildings to provide heating and cooling, potentially linking with solar to provide clean systems.